Kingston University Higher Education Corporation and Deltatre Media Limited

To develop technology to enhance and improve a portable, scalable optical sports tracking solution; validate and deploy in live conditions primarily for global football competitions